AI Enabled Sensor Systems to Transform Construction Safety in the Philippines

Construction is the deadliest sector in the world for workers. Lack of regulation and safety procedures increases this tool even more at developing countries. In the Philippines, the fatal injury rate in construction has been steadily increasing since 2011 and reflects the same trend seen throughout the Asia Pacific region, according to the International Labour Organisation. The region is home to 70% of work related deaths worldwide

The UtterBerry sensor system can improve the safety of construction sites by monitoring the infrastructure of both the project and the site to alert relevant workers when a harmful or fatal event occurs anywhere within the sensor networks coverage.

Tested in the UK by Network Rail and Thameswater, UtterBerry's small sensors, embedded in structures provide predictive tools to mitigate against a huge range of events from changing weather conditions to structural stability enabling better informed decisions about the operation of construction and manufacturing sites, generating more employment stability and protecting the health and safety of workers on site.

At this project, UtterBerry will work with Connected Places Catapult (CPC) and in the Philippines, to identify ways in which this product can be embedded into infrastructure development in the country and the region.